Integrating sulfonium salt photochemistry with biocatalytic imine reduction: enantioselective synthesis of phenylethylamines

Project Summary
The future of synthesis requires the invention of new transformations using sustainable methods. In this regard, visible light photocatalysis, metal-free chemistry and biocatalysis will play a pivotal role in reshaping the synthetic landscape, providing new platforms for the construction of complex molecular architectures with high selectivity.1 In particular, the efficient control of 3D molecular shape - enantiocontrol - is crucial when building molecules to address biological targets.
The Procter group, among others, has demonstrated that arylsulfonium salts can be employed as safe and easy-to-handle precursors for the generation of aryl radicals under mild reaction conditions - visible light irradiation - and have applied them in C-C bond formation. In addition, the ability to selectively modify natural enzymes has allowed biocatalysis to unlock new transformations, for example, radical processes that have no counterparts in Nature.
We propose to merge - for the first time - sulfonium salt photochemistry with biocatalysis for the enantioselective synthesis of b-phenylethylamine scaffolds, a pharmacophore present in bioactive compounds ranging from alkaloids and hormones to drugs. This sustainable, metal-free approach, employing safe starting materials in an atom-economical multicomponent fashion, will deliver high-value products, bearing up to three contiguous stereocentres.
Building on the Procter group's photocatalytic coupling between aryl radicals - generated from the corresponding arylsulfonium salts using visible light - and electron-rich silyl enol ethers, we reasoned that enamines could be engaged as alternative coupling partners, delivering iminium intermediates that could be enantioselectively reduced to deliver b-arylethylamine products.
Enamine I/II and iminium III/IV intermediates are also formed in the conjugate reduction/reductive amination processes catalysed by ene-imine reductases (EneIREDs) and imine reductases (IREDs), respectively. This family of enzymes has been successfully exploited by the Turner group for the enantioselective synthesis of complex amines in biomimetic cascade reactions.
We propose that biocatalysts (IREDs) can be used to selectively reduce the iminium ions IV formed by photocatalytic addition to enamines. Furthermore, we propose that (EneIREDs) can enantioselectively generate enamine coupling partners I and selectively reduce the iminium ions III formed by photocatalytic addition.